Oarbt Real-Time 3D

Oarbt Real-Time 3D will be a scalable software-as-a-service (SaaS) product designed to equip creative industries businesses to publish real-time 3D experiences while gathering live data on audience engagement to inform marketing decisions.

Creative businesses will be able to create interactive 3D showcases to connect with consumers and gather real-time data. Using the impactful data from user engagement, creative businesses will be able to transform their operations to be more profitable and environmentally efficient.

Powered by the latest advancements in real-time data collection and 3D imaging, Oarbt Real-Time 3D will combine virtual reality and data analytics with an accessible user-friendly experience.